University of Plymouth and Oakmount Control Systems Limited

To develop a formalised methodology to deliver optimised smart automation solutions that integrate seamlessly with existing manufacturing systems for the SME sector.